Queen Mary University of London and Carl Zeiss Limited KTP 20_21 R4

To implement and generalise SpinX (an integrated image analysis framework for automated single-cell analysis of 3-dimensional spindle movements) on ZEISS's APEER to support a wider customer base.